Eco2adapt: Ecosystem-based Adaptation and Changemaking to Shape, Protect and Maintain the Resilience of Tomorrow’s Forests

In eco2adapt we will develop the Ecosystem-based Adaptation (EbA) framework, derived from Nature-Based Solutions (NBS), that
harnesses biodiversity and ecosystem services to reduce vulnerability and build social-ecological resilience to climate change. We will
work in Living Labs in Europe and China, located in climate hotspots, and adopt a cutting-edge Decision Theatre approach to investigate
how forest managers integrate disturbance and vulnerability into decision-making. Scenarios of how disturbance affects forest dynamics
and ecosystem services at a landscape scale will be derived through modelling, and in Living Labs, stakeholders will learn how their
choices affect ecosystem services in neighbouring forests. We will combine interdisciplinary knowledge from scientists and stakeholders
in Europe and China to understand perception and provide incentivization for adopting EbA solutions, through local capacity-building
and national policy plans. Through the same Decision Theatre methodology, we will use a capacity-building approach to create and
promote innovative technical, economic and governance mechanisms at a regional level. Semantic technology will be applied to create
a knowledge base for hosting FAIR data and creating a SmartPhone Application (named the OneForest ToolBox) that allows users to
access and add data concerning climate-resilient species, provenances, mixtures, management techniques and ecosystem services, whilst
taking into account future uncertainties about climate and societal changes. We also provide a suite of cutting-edge tools to monitor
vulnerability and resilience (including invasive species and above-and below- ground biodiversity), at all levels of society – from the
citizen to the policy-maker. By including tailored communication to all levels of society, we will reach out to a broad audience that has
the capacity to cause positive change.